Queen’s University of Belfast and Positive Futures: Achieving Dreams Transforming Lives KTP 23_24 R2

To enhance the use of data to drive strategic growth and effective management decision-making by developing innovative systems that provide 'live', accessible data for managers and key stakeholders including people with a disability.